Leveraging machine learning tools to expedite oral modified release formulation development

Oral delivery is the most preferred route of administration, accounting for over 90% of the global market share available on the market. The oral delivery market continues to grow, and is expected to reach US 150bn in the coming years. However, behaviour of drugs and delivery systems in the intestine depends on many physiological factors including fluid volume, fluid composition, transit, motility, bacteria and pH, which are further influenced by food, gender and age. These are often considered well understood, but their true variability and idiosyncrasies are not fully appreciated or utilised in intestinal dosage form design or in vitro testing. The project proposes to advance oral delivery through harnessing machine learning (ML) tools to optimise oral product development of modified release biological products.

Current research in drug delivery continue to use trial-and-error, which is costly, resource-intensive and time-consuming. Given the economic climate of R&D, empirical approaches are no longer sustainable. There has been a shift in recent years to use simulation and predictive tools to help efficiently accelerate formulation development. Such simulations are performed computational, referred to as in silico modelling, which is helping researchers to minimise the already vast formulation space. ML is one emerging in silico tool that is gaining traction for its ability to outperform humans in decision-making tasks. ML is a subset technology of artificial intelligence (AI), that makes prediction on future outcome from existing data. Increasingly becoming the most important commodity of the 21st century, data can be ubiquitously found throughout pharmaceutics and allied fields. However, compression of vast amount is challenging, and hence, ML is needed. The project will explore different ML strategies to help develop oral dosages with precise control release.

The project will involve a mixture of both physical and computational experiments, preparing the student for research in the 21st Century. Aspects of the project will involve:
- Assess different data acquisition protocols
- Asses the feasibility of ML for small datasets
- Develop ML models that can integrate data from different characterisation techniques
- Establish an ML pipeline to represent end-2-end drug development
- Explore explainable modelling algorithms
- Address the gap in the lack of informatics in the pharmaceutics domain
- Experimentally validate the ML models

Potential impact
Pharmaceutical technologies underpin healthcare product development. Medicinal products are becoming increasingly complex, and while the next generation of research scientists in the life- and pharmaceutical sciences will require high competency in at least one scientific discipline, they will also need to be trained differently than the current generation. Future research leaders need to be equipped with the skills required to lead innovation and change, and to work in, and connect concepts across diverse scientific disciplines and environments. This CDT will train PhD scientists in cross-disciplinary areas central to the pharmaceutical, healthcare and life sciences sectors, whilst generating impactful research in these fields. The CDT outputs will benefit the pharmaceutical and healthcare sectors and will underpin EPSRC call priorities in the development of low molecular weight molecules and biologics into high value products.

Benefits of cohort research training: The CDT's most direct beneficiaries will be the graduates themselves. They will develop cross-disciplinary scientific knowledge and expertise, and receive comprehensive soft skills training. This will render them highly employable in R&D in the pharmaceutical, healthcare and wider life-sciences sectors, as is evidenced by the employment record in R&D intensive jobs of graduates from our predecessor CDTs. Our students will graduate into a supportive network of alumni, academic, and industrial scientists, aiding them to advance their professional careers.

Benefits to industry: The pharmaceutical sector is a key part of the UK economy, and for its future success and international competitiveness a skilled workforce is needed. In particular, it urgently needs scientists trained to develop medicines from emerging classes of advanced active molecules, which have formulation requirements that are very different from current drugs. The CDT will make a considerable impact by delivering a highly educated and skilled cohort of PhD graduates. Our industrial partners include big pharma, SMEs, CROs, CMOs, CMDOs and start-up incubators, ensuring that CDT training is informed by, and our students exposed to research drivers in, a wide cross-section of industry. Research projects in the CDT will be designed through a collaborative industry-academia innovation process, bringing direct benefits to the companies involved, and will help to accelerate adoption of new science and approaches in the medicines development. Benefit to industry will also be though potential generation of IP-protected inventions in e.g. formulation materials and/or excipients with specific functionalities, new classes of drug carriers/formulations or new in vitro disease models. Both universities have proven track records in IP generation and exploitation. Given the value added by the pharma industry to the UK economy ('development and manufacture of pharmaceuticals', contributes £15.7bn in GVA to the UK economy, and supports ~312,000 jobs), the economic impacts of high-level PhD training in this area are manifest.

Benefits to society: The CDT's research into the development of new medical products will, in the longer term, deliver potent new therapies for patients globally. In particular, the ability to translate new active molecules into medicines will realise their potential to transform patient treatments for a wide spectrum of diseases including those that are increasing in prevalence in our ageing population, such as cardiovascular (e.g. hypertension), oncology (e.g. blood cancers), and central nervous system (e.g. Alzheimer's) disorders. These new medicines will also have major economic benefits to the UK. The CDT will furthermore proactively undertake public engagement activities, and will also work with patient groups both to expose the public to our work and to foster excitement in those studying science at school and inspire the next generation of research scientists.